Sheffield Hallam University and Management Cubed Limited

To develop an innovativve cloud base buisness management system for the construction industry through the embedding of advanced user experience techniques.